A study of actor-actor performance connection

This practice-based research project will propose a performance connection methodology designed to achieve a dialogical, trans-individual acting practice. Theatre theoretician and practitioner Konstantin Stanislavski, offers only a sketchy definition of actor-actor connection: "It is established through the moment-by-moment sensing and sharing of spiritual, sensed resources between actors" (Stanislavski, 1936, p.196). The vague language used in his and other Western acting methodologies (e.g. Jerzy Grotowski and Eugenio Barba) suggests the existence of profound ambiguity around the topic. This project will address this vagueness through the integration of recent scholarship in the area of affect and kinaesthetic empathy.
A recurring theme in the praxis of actor-actor connection is the importance of an alert and intense listening (Brook, 1996, p.12). Sanford Meisner in particular, developed a series of acting exercises to develop this skill (Meisner, 1987). He was unsuccessful, however, in evolving this into a viable, pragmatic approach to connection. This research will develop such an approach through infusing Western, contemporary acting methodologies with dance and non-Western performance models such as Butoh and Argentinian tango, which foreground the craftsmanship of connection that this project is interested in.

Key Questions
1. How can actors practically understand actor-actor connection and affection and heighten their awareness of their own affected state?
2. Which elements from other performance practices can be used to develop an actor-actor connection methodology?

Research Context
The theoretical underpinning that contextualises the aforementioned observations on actor-actor connection by Stanislavski, Brook and Meisner, is the application of affect theory to performance. Arne Vanraes, building on a Deleuzian approach to affect, understands affectivity as the body-mind sensations which are of a too basic sensible nature to be called conscious feelings, but psychologically too complex to be purely bodily (Vanraes, 2015, p.93). Subsequently, scholarship in the area of kinaesthetic empathy, the internal sensation of movement, feed into this research because the emotional responses, awakened by the associational connotations of kinaesthesia, offer ways into connection with co-players (Steen, 2014, p.182).
Performance disciplines which employ a methodology where performers are affected primarily by stimuli generated by otherness -and thus foreground connection to the other- can advance the practical implementation of this research.
* Argentinian tango developed an improvisational partner dance around being connected. Moreover, Erin Manning's affect work on connection in tango, concludes it is established through responding to the affected state instead of the movement (Manning, 2003). This translates the aforementioned vague definition of Stanislavski to potentially workable vocabulary.
* Butoh names the source of (re)action the recognition of the affected state. This learnable reaction skill involves passive/active openness toward affective signs of otherness that exist beyond interpretation and individuality (Vanraes, 2015, p.85). The result is a connected potentiality resembling what Peter Brook calls "empty space" (1996).

Contributions to Knowledge
This research has significant potential to create novel practical insights on how connection and affection function between performers. Observations on connection in acting methodology are incoherent and vague, and the existing definitions of connection need contemporary rephrasing. According to Daniel Fischlin (2004, p.35) performance studies that accentuate conversational energy can significantly impact humanities scholars.